Muscle cross-bridge mechanism investigated by fluorescence lifetime imaging microscopy of myosin essential light chain.

The key to understanding how chemical energy is converted into mechanical movement during muscle contraction is to follow conformational events associated with the power stroke in the myosin motor. The aim of this interdisciplinary research project is to link the biochemical sequence of ATP hydrolysis and conformational changes in myosin leading to its displacement along actin filaments in muscle fibres. We will use a novel technology of Fluorescence Lifetime Imaging Microscopy (FLIM) to investigate myosin enzyme kinetics and its relation to structural states in organised biological systems - permeabilised muscle fibres, with fluorescent probes attached to specific locations in myosin, in particular in the myosin essential light chain (ELC). Fluorescence lifetime provides information about the environment of a fluorophore in a cell, with the advantage, over imaging of fluorescence intensity, of independence from fluorophore concentration. The project will pioneer the use of time-resolved FLIM in biomolecular research and the spatial averaging opportunities provided by the use of striated muscle cells should allow unparalleled spatial and time resolution. The work is important because it will enable better understanding of the fundamental aspects of energy conversion in muscle, and will demonstrate the interaction between externally applied forces and the behaviour of an enzyme's catalytic site. We shall take advantage of FLIM expertise from Physics at Imperial and fluorescence spectroscopy from NIMR. Preliminary results using ELC labelled with coumarin-based fluorophore in isolated muscle fibres showed that genetically expressed ELC can be introduced in muscle fibres with high effectiveness and specificity, while maintaining muscle function. We also showed that the fluorescence lifetime of coumarin-ELC in rigor muscle is significantly lower than in relaxed muscle, thus providing an exciting platform for further investigation. The project major goals are: 1. to detect the fluorescence lifetime of fluorophores attached to ELC during contraction and relaxation of permeabilised fibres; 2. to determine the ATP and strain dependent changes in ELC conformation and to correlate these molecular events with alterations in force and in ATP hydrolysis; 3. to study the fluorescent properties of probes attached to different EF-hand motifs of ELC to gain detailed information about the geometry of the conformational changes.

Technical abstract
1. The proposed project aims to apply the cutting-edge fluorescence lifetime imaging technology to the study of the mechanism of muscle contraction. 2. The project proposes to obtain spectral and temporal information about the state of the myosin essential light chain (ELC) in actomyosin cross-bridges during chemo-mechanical perturbation of muscle fibres using Fluorescence Lifetime Imaging Microscopy (FLIM). 3. Image analysis tools will be developed to take advantage of the repeating structure of striated muscle to improve the contrast and resolution beyond that normally associated with light microscopy. 4. Wide-field FLIM and region of interest scanning TCSPC will provide information on changes in the ELC with millisecond time resolution. This is the time domain relevant to the conformational changes that myosin cross-bridges undergo during contraction. 5. Wide-field and confocal/multiphoton scanning microscopy methods will be employed in parallel to maximize opportunities for success. These provide complementary advantages and are not alternatives. Considerable added value is provided by the existing TIRF and the new FLIM set-up, which is being installed in the applicants' laboratory. 6. The possibility of changing the physiological state of the muscle by photolytic methods using caged-ATP and caged-calcium will be investigated. This method should allow rapid activation and the study of additional cross-bridge states.